A Critique of Ethical Approaches to Conflict

Conflicts over values are an inevitable part of modern polities. Should we aim at consensus or compromise or neither when confronted with them? The diagnosis underpinning my research project is that neither Conflict Resolution nor Conflict Containment approaches provide satisfactory answers to this question. The reason for this is that both approaches are not based on a phenomenological analysis that brings out the range of different value conflicts we are actually dealing with; instead, each approach (wrongly) stipulates that all value conflicts fit a particular mold. In order to show this, I want to provide a phenomenological analysis of real-world instances of value conflicts. My claim is that only on the basis of such deeper understanding of the different kinds of value conflicts and how they are experienced by those involved in them, we can generate sound answers to the question raised above.

V. Schedule of Work
Months
0 - 6: Research and writing (a) Introduction to CC and CR; (b) Critical literature review; and (c) revised Project Outline
7 - 15: Phenomenological analysis of conflict types, starting from intractable value conflicts moving towards more manageable value conflicts
16 - 18: Completion of the phenomenology section
19 - 24: Application of phenomenological analysis to strategies to conflict
25 - 27: Completion of the application section
28 - 30: Completion of a concluding chapter and a full draft
30 - 36: Revising the full draft and submission